Next-generation modelling of future hazards in dynamic foreland rivers (DFRs)

The key challenge addressed by this project is to deliver new datasets and modelling approaches needed to quantify climate change impacts on flood hazards that affect vulnerable floodplain populations in dynamic foreland rivers (DFRs) downstream of the Himalayan mountain front. This is timely because: (1) In regions such as Uttar Pradesh and Bihar, India (downstream of the Himalayas), regular floods already affect >35 million people. Projected population growth, rising flood peaks and river sediment loads will amplify future flood impacts in these regions significantly; (2) Existing approaches to predicting flood hazards in such dynamic rivers have critical flaws which mean they fail to provide reliable projections needed to inform flood adaption planning in response to climate change. This project aims to address the three key flaws in existing approaches to predicting flood hazards in such rivers:
First, existing predictions focus on flood inundation and neglect major hazards that accompany flooding. These include extreme rates of riverbank erosion (up to 1 km per year) and river avulsions (abrupt movement of rivers to new floodplain locations). These hazards can destroy whole settlements during single floods.
Second, existing predictions of flooding use models that assume river-floodplain landscapes do not evolve. These models represent water movement, but not erosion and deposition processes that drive changes in river and floodplain topography. This approach is wholly inadequate in dynamic rivers where geomorphic processes drive complete reworking of the active floodway over decades. Models that neglect these processes are effectively predicting flooding in a river-floodplain landscape that will not exist in future.
Third, because existing flood predictions ignore processes controlling the downstream movement of sediment, they cannot account for how future changes in water and sediment delivery from Himalayan mountain basins will propagate downstream. This is important because climate change impacts on hazards in these environments will exhibit marked spatial variations downstream of the mountain front driven by this propagation, that are currently overlooked.
This project will develop new approaches to predicting spatiotemporal patterns of hydrogeomorphic hazards in mountain-front rivers (hazards associated with bank erosion, avulsion and flooding in dynamic river-floodplain landscapes). Our objectives are to: (i) exploit advances in remote sensing and field data acquisition to quantify hydrogeomorphic hazards in dynamic rivers downstream of the Himalayan mountain front in Uttar Pradesh and Bihar; (ii) use these datasets to rigorously test models that represent the processes of river and floodplain evolution that control these hazards; (iii) apply these models to predict how hazards may evolve under future climate change, and map temporally-evolving hazard extent for a range of future climate change scenarios; and (iv) integrate this knowledge with socio-economic datasets and social surveys of floodplain populations to understand and quantify their vulnerability and evolving future exposure to hazards.
Throughout the project we will work closely with government agencies (Departments of Irrigation and Water Resources, and State Disaster Management Authorities), NGOs and local floodplain communities, to share knowledge, experiences and perceptions, understand and address their priorities, and co-design approaches to deliver benefits that meet their needs. These will include new tools for predicting bank erosion and river susceptibility to avulsion, and hazard and population exposure projections that support climate change and flood adaption planning. The project will generate new knowledge and methods with applications in dynamic river settings across the wider Himalayas, Andes and Central Asia.